University of Leeds And Procter & Gamble Technical Centres Limited

To develop and embed a comprehensive understanding of powder caking mechanisms related to different environmental interactions and the analytical tests to reliably predict caking propensity.